An innovative fintech SaaS platform using ML technology that will reduce managed cloud costs by 90% and increase operational efficiency by 45%

SmartABG is a UK-based SME in the fintech/blockchain industries with a core project team of Debasish Dutta (Entrepreneur/Quant Finance/BA), Mark Mackay (Technical Lead/Architect), Subhankar Deb (Automation), Reshma Kar (Data Scientist), Arpita Dey (QA/Test Lead), Soumen Paul (CSO/Risk) and Vipul Shah (Project Manager).

Current technology for managing financial data is expensive and overly specific. This creates a cost of entry that is too high for SMEs and effectively eliminates healthy competition in the industry. Financial firms need a single, reliable plug-and-play interface that will help them significantly reduce the cost of storing, transforming and managing data to fully automate their processes.

SmartABG is creating a cloud-based managed solution (SaaS) for data and automate their internal processes with API & MicroServices hosted in cloud. It will create a transactions database and offer digital transformation assistance for compliance, execution and analytical processes. Reducing the financial and operational resources needed to comply with any relevant regulations will remove or lower several barriers to entering the market that small- and medium-sized firms encounter. This will help the entire industry increase its credibility as financial firms compete for customer loyalty.

iSmartTrader will be the first product to provide global connectivity, managed data sources for traditional/digital assets and proactively automate internal processes to offer a one-stop managed solution.